Intelligent Blade Controlled Wind Turbine

There are two types of wind turbines, a Horizontal Axis Wind Turbine (HAWT) and a Vertical Axis Wind Turbine (VAWT). A HAWT has high efficiencies, but also high costs of materials, transportation, installation and maintenance. A VAWT has low efficiency, but lower costs of materials, transportation, installation and maintenance. In comparison, a VAWT also offers a subtler design with reduced shadow flicker, bird strike, and noise. However, due to the low efficiency of a VAWT, it is not an economically commercial method of producing renewable energy.

AB Power has developed a technology to increase the efficiency of a VAWT close to that of a HAWT without sacrificing the cost savings. This has led to a far cheaper method of harnessing energy from the wind than ever before. Due to the affordability of the VAWT, it will have a dramatic impact on the fight against climate change. The technology being developed at AB Power will make renewable energy available to more customers than ever before. Through the growth of AB Power, there will be a direct relationship with the reduction of UK emissions.